Participation of Integrated Ocean Drilling Program Expedition 346 (Asian Monsoon)

During the 2-month period of IODP Expedition 346, the PI consistently contributed to shipboard paleomagnetism studies averaging ~8 hours per day. His work involved making shipboard sampling and measurement plans, processing shipboard data, creating figures and tables (for report and shipboard presentations), and writing and editing weekly reports, site reports and summaries.

Potential impact
The timely processing and analysis of shipboard palaeomagnetism data played a critical role in establishing initial shipboard age models for many sites drilled during the expedition, and was essential to the success of the expedition.